A novel regulator of lymphatic development and lymphatic disease

Primary Lymphoedema is a disfiguring and disabling disease characterised by defective lymphatic fluid drainage due to errors in genes that control development of the lymphatic system. Although mutations in a dozen or so genes have been linked to development of this disease, the overwhelming majority (>75%) of Primary Lymphoedema patients do not receive a genetic diagnosis, highlighting the need for identifying the genetic cause of this disease. Crucially, there are no treatments for Primary Lymphoedema, with palliative care as the patients’ only option; this is therefore a medical area of great unmet need.
Accumulating evidence highlights the importance of mechanical forces in promoting proper development and function of the lymphatic system. Specifically, fluid shear stress due to lymph flow is a critical determinant of lymphatic valve development, whose malfunction can lead to lymphoedema. The mechanisms by which mechanical forces are sensed and transduced to promote lymphatic valve development are largely unknown. We now present unpublished data which identify a role for a new gene in the development and physiological function of the lymphatic system. Genetic sequencing of cohorts of Primary Lymphoedema patients identified several putative pathogenic variants in this gene, thus providing support for its crucial role in lymphatic disease. Using our unique expertise in mechanotransduction and access to the UK’s largest cohort of Primary Lymphoedema patients, we propose to comprehensively characterise the role of this gene and its associated partners in lymphatic biology and lymphoedema.
This body of work will provide critically important information on the molecular and genetic mechanisms that underpin proper lymphatic development and function and identify additional genes involved in Primary Lymphoedema pathogenesis. As such, an immediate impact will be leading to a molecular report to clinicians, who can inform families and provide genetic counselling. Ultimately, our hope is that through increased understanding of the mechanisms of disease, we and others can develop therapies for these devastating diseases.